Teesside University and Ford Aerospace Limited KTP 24_25 R2

To unlock new market opportunities through advanced materials, products, and processes by establishing a material science innovation in surface engineering and joining techniques.